Birmingham City University and Morgan Motor Company Limited KTP 21_22 R5

To improve back-office and manufacturing efficiency, raise standards of internal and external customer service, reduce stock holding and minimise warranty claims.